Leeds Trinity University and Getting Clean CIC - AKT4

To research and evaluate consumer response to different strategies for a recovery-led ethical soap enterprise using the outcome to inform the future growth strategy for the organisation.